For Love or Money? Collaboration between Amateur and Professional Theatre

Professional theatre-makers often view their amateur counterparts with suspicion or even derision. Frequently assumed to be artistically conservative, the creative output of amateur dramatics companies is often stereotyped, with the consequence that there appears to be very little formal contact between the two artistic communities. In practice, however, the twenty-first century is redefining what is meant by amateur participation and the boundaries between amateur and professional theatre are rather more blurred than is popularly believed. This research both responds to the contemporary 'amateur turn' in the arts, and recognises that amateur theatre is a form of cultural participation that has sustained the interest of many people over decades. It will test the assumption there is little contact between professional and amateur theatre-makers and will analyse why, how and when amateur dramatic companies and professional theatre-makers work together.

For Love or Money? Collaboration between Amateur and Professional Theatre analyses three contexts in which different sectors work together. With the Royal Shakespeare Company as a leading partner, the research will investigate the RSC's Open Stages Programme, the first large-scale project that seeks to establish formal artistic partnerships between a major professional theatre company and amateur theatres. Amateur companies who are selected for the Open Stages Programme are often highly organised, bringing a professional attitude to their productions and producing work that RSC professionals identify as high quality. We will analyse the impact of the RSC's intervention on the artistic practices and creative processes of their amateur theatre partners and, reciprocally, we will examine how engagement with amateurs is influencing policy and practice at the RSC. This raises questions about how artistic quality and cultural value are understood within these two artistic communities, and considers how this form of professional-amateur collaboration might be developed in the future.

Second, the research will investigate the work of professional theatre-makers employed by amateur theatre companies. Amateur theatre companies often hire professional musicians, musical directors and choreographers to work with them on their productions. Some playwrights are sustained by selling rights for amateur productions and professionalised adjudicators' accept lucrative bookings to judge competitive festivals. The research will analyse how the work of trained and professional theatre-makers shapes and defines the repertoire, influences production values and impacts on the culture of amateur theatre in national festivals and local productions.

Third, we will investigate the social and economic impact of amateur theatre on professional theatres. This strand of the research will investigate how audiences for amateur theatre contribute to the economic viability of regional theatres, many of whom have struggled to survive in an area of low funding. It will analyse what, if anything, can be learnt from the successful operations of building-based amateur theatres. The research will investigate the opportunities, contradictions, tensions and mutual dependency between the two sectors, and how this speaks to wider (and neoliberal) political agendas.

These three research contexts will illuminate distinctions between professional and amateur knowledge, investigating where and how boundaries between amateurism and professionalism are drawn. This research raises pressing questions about artistic quality, cultural value and the contribution amateurs make to the cultural economies of different of forms of professional theatre, whether it is commercial, subsidised, or the work of freelance theatre-makers. The study has far-reaching implications, with the potential to shape cultural policy and creative practice in ways that recognise the opportunities that cross-sector collaboration invites.

Potential impact
This research has impact at its core, and has great potential to influence a wide range of beneficiaries. It will benefit new partnerships between professional and amateur theatres, and will impact on the extensive networks with amateur organisations and theatre-makers (both inside and outside the remit of the RSC's Open Stages project). There is significant potential for professionals and amateurs to learn from each other as artists, craftspeople, technicians, as theatre managers, producers and funders. As such, there are three core groups who will benefit from this research:

1) Amateur dramatic companies involved in the RSC Open Stages Programme and associated amateur theatre organisations. They will benefit from developing a clear understanding of the ways in which their artistic skills, craft and repertoire have been influenced by working alongside professional theatre-makers. The research will provide evidence for how, why and if learning becomes embedded, and identify methodologies and opportunities for amateur organisations to shape equitable partnerships with professional theatre in the future.

2) Professional theatre-makers and producers involved in amateur theatres, both at the RSC and as individual musicians, choreographers, playwrights and adjudicators employed by individual amateur theatre companies. Professional theatre-makers will gain evidence of the impact of their mentoring and skills development on the working practices of amateur companies and their performances. They will benefit from research that tests assumptions about 'high quality' production values and rehearsal processes when professional theatre-makers work in amateur settings.

3) Cultural policy-makers, building-based amateur theatre companies, regional theatres and funders of collaborations between amateur and professional theatre sectors. This research will provide a database of collaborative projects, evidence of the impact of amateur-professional collaborations artistically and creatively, and demonstrate how this can sustain the wider cultural economy. Because of its emphasis on cross-sector partnership, this research is very well placed attract the attention of cultural policy-makers, including Arts Council England and charitable trusts, who have taken little account of amateur theatre in the past.

The project has the full support of all the major amateur theatre associations in the UK, including The Little Theatre Guild (LTG), National Operatic and Drama Association (NODA), Voluntary Arts (VA) and The Guild of Adjudicators (GODA), as well as the RSC as a partner. The Swan Theatre in Worcester and the Northcott Exeter represent two different regional theatres who to varying degrees depend on collaboration with amateurs for their survival. Their generosity in sharing their experiences will enable policy-makers and other theatres to understand the implications of this situation. The depth of partnership we have already established with many different amateur theatres and amateur organisations will ensure that the research is well supported during the process and widely distributed.